The Probabilistic Representation of Linguistic Knowledge

In the past twenty-five years work in natural language technology has made impressive progress across a wide range of tasks, which include, among others, information retrieval and extraction, text interpretation and summarization, speech recognition, morphological analysis, syntactic parsing, word sense identification, and machine translation. Much of this progress has been due to the successful application of powerful techniques for probabilistic modeling and statistical analysis to large corpora of linguistic data. These methods have given rise to a set of engineering tools that are rapidly shaping the digital environment in which we access and process most of the information that we use.

In recent work (Lappin and Shieber (2007), Clark and Lappin (2011a), Clark and Lappin (2011b)) my co-authors and I have argued that the machine learning methods that are driving the expansion of natural language technology are also directly relevant to understanding central features of human language acquisition. When these methods are used to construct carefully specified formal models and implementations of the grammar induction task, they yield striking insights into the limits and possibility of human learning on the basis of the primary linguistic data to which children are exposed. These models indicate that language learning can be achieved without the sorts of strong innate learning biases that have been posited by traditional theories of universal grammar. Weak biases, some derivable from non-linguistic cognitive domains, and domain general learning procedures are sufficient to support efficient data driven learning of plausible systems of grammatical representation.

In the current research I am focussing on the problem of how to specify the class of representations that encode human knowledge of the syntax of natural languages. I am pursuing the hypothesis that a representation in this class is best expressed as an enriched statistical language model that assigns probability values to the sentences of a language. A central part of the enrichment of the model consists of a procedure for determining the acceptability (grammaticality) of a sentence as a graded value, relative to the properties of that sentence and the language of which it is a part. This procedure avoids the simple reduction of the grammaticality of a string to its estimated probability of occurrence, while still characterizing grammaticality in probabilistic terms. An enriched model of this kind will provide a straightforward explanation for the fact that individual native speakers generally judge the well formedness of sentences along a continuum, rather than through the imposition of a sharp boundary between acceptable and unacceptable sentences. The pervasiveness of gradedness in the linguistic knowledge of individual speakers poses a serious problem for classical theories of syntax, which partition strings of words into the grammatical sentences of a language and ill formed strings of words.

This research holds out the prospect of important impact in two areas. First, it can shed light on the relationship between the representation and acquisition of linguistic knowledge on one hand, and learning and the encoding of knowledge in other cognitive domains. This work can, in turn, help to clarify the respective roles of biologically conditioned learning biases and data driven learning in human cognition.

Second, this work can contribute to the development of more effective language technology by providing insight, from a computational perspective, into the way in which humans represent the syntactic properties of sentences in their language. To the extent that natural language processing systems take account of this class of representations they will provide more efficient tools for parsing and interpreting text and speech.

Potential impact
The proposed research is highly interdisciplinary. It is situated at the intersection of computational linguistics, cognitive science, artificial intelligence, and natural language technology.

The first area of impact is in computational modeling of linguistic knowledge. The proposed research will yield a language model that will not simply assign a probability distribution to the set of possible strings of words in a language, but will provide a probabilisitc measure of well formedness. This will give a precise measure of the gradient nature of grammaticality judgements that characterize individual native speakers' intuitions about the syntactic well formedness of sentences. Traditional theories of syntax generally use categorical rule and constraint systems to express grammatical knowledge. Gradience has been treated as the side effect of performance factors (memory and processing mechanisms) through which these grammars are applied to the parsing of strings. In fact, this idealized view of linguistic knowledge (syntactic competence) fails to provide a precise explanation for gradience, or to predict the judgement patterns that speakers actually exhibit. The enriched language model that the proposed research aims to produce will treat gradience as intrinsic to linguistic knowledge and predict gradience values for sentences as expressions of grammatical knowledge, rather than simple probability of occurrence. This approach integrates the representation of linguistic knowledge into the mainstream of contemporary research in cognitive science, which uses probabilistic models of learning and knowledge representation across a variety of cognitive domains. The proposed research will, then, have a significant impact on work in linguistic theory, and the psychological study of language.

The research also specifies a direct connection between the computational properties of language learning, and the nature of the target representation that is the object of learning. The function that assigns graded acceptability values to sentences is constructed on analogy with the schematic function that Clark and Lappin (2009, 2011) suggest as a stochastic model of indirect negative evidence for grammar induction. The latter formalizes a procedure with which language learners can query the relative well formedness of a string on the basis of its frequency in the primary linguistic data, normalized through several of its properties. Therefore, the proposed project will have an impact on computational learning theory and machine learning applied to parsing and syntactic structure. These are core areas of articial intelligence with direct application to both cognitive modeling, and natural language technology. See the letters of support from Professor Rens Bod and Professor Khalil Sima'an of the Computational Linguistics Group in the Institute of Logic, Language, and Computation, University of Amsterdam.

Finally, the research will be relevant to software engineering work in natural language processing. The proposed enriched language model will provide the basis for more accurate, fine grained parsing of text, which can be used to support a variety of language technologies. It will also be exceedingly useful to NLP tasks like natural language generation and machine translation, as it will provide a wide coverage automatic procedure for evaluating the output of such systems. See the letter of support from Dr. Peter Norvig, Director of Research at Google.